Teesside University and Marlow Foods Limited

To develop an interrogatable Development Dashboard based on characterisation of the proteome, to inform bio - strain and process improvements that enable new product developments that meet existing regulatory conditions and open up new markets.